High Throughput Operando Optical Light Scattering as a tool to Accelerate Battery Material Development

High Throughput Operando Optical Light Scattering as a tool to Accelerate Battery Material Development